Developing novel animal cell lines and processes incoperating engineered caf1 to scale cultured meat protein manufacturing

World meat consumption has tripled since 1970 and will increase a further 76% by 2050, posing a significant sustainability challenge. Livestock farming contributes to 15% of human-made greenhouse gas (GHG) emissions, which further exacerbates climate change, environmental destruction, and infectious disease outbreaks. Cultivated meat (CM) is an approach that rather than utilising animal agriculture as a source of proteins for human consumption, uses cell-based technologies to grow protein in a slaughter-free way. CM requires fewer resources, including energy, land, and water, and generates fewer GHG emissions compared to traditional livestock farming. It also eliminates concerns related to animal welfare and excessive antibiotic use. The major barriers preventing this approach from entering the consumer market relate to a mixture of economic and technical barriers. For this technological approach to be realized three principle components are needed, cells, growth media, and machines. This project seeks to develop panels of cell lines (the starting basis of all cultivated meat, Unicorn Bio, Trading as Dragon Bio) that will be released for sale to cultivated meat R&D tool developers and commercial manufacturers. Furthermore, we seek to develop growth media additives (MarraBio) that, simultaneously, significantly extend the variety of cell types amenable to be manufactured at industrial scales and vastly reduce the cost of such production. Thereby enabling the industry to move towards techno-economic feasibility, as well as the mass manufacture and consumer market entry of such products